DesignBuildAI

DesignBuildAI is an innovative, AI-powered application designed to revolutionise the UK construction industry by seamlessly integrating the design and build phases of construction projects. By leveraging comprehensive datasets on building materials and components, including cost, dimensions, embodied carbon, and installation times, DesignBuildAI generates efficient and sustainable designs tailored to client specifications. This approach facilitates a real-time digital model offering enhanced certainty in cost, carbon footprint, time, and quality from the outset. Our solution addresses significant industry challenges such as compromised design quality, sustainability concerns, and the disconnect between design and construction phases, thereby improving overall project outcomes.

The application is set to transform how construction projects are delivered by utilising AI to optimise designs, ensure cost-efficiency, and reduce environmental impact. DesignBuildAI aims to serve architecture firms, construction companies, and project developers through a subscription-based model, offering a platform for manufacturers and suppliers to feature their products. By fostering closer collaboration between designers and builders and streamlining the construction process, DesignBuildAI not only enhances building quality but also aligns with the latest Building Safety Act reforms, positioning it as a forward-thinking solution for the future of construction.